HyScale LOHC Phase 2b (Alpha)

The HyScale Liquid Organic Hydrogen Carrier (LOHC) project aims to demonstrate how an LOHC system can be used for capturing, storing and releasing hydrogen into a gas network, to manage long-duration storage requirements. The use of LOHCs connected to an electrolyser and a hydrogen gas network, will enable it to run flexibly and take advantage of low electricity prices. This will reduce the cost of producing hydrogen for consumers, accelerating the uptake of hydrogen for industrial offtakers, power generation and domestic heating. LOHC systems may play an important role in providing storage flexibility where geological storage is not available.